Accounting for radical change in the English School's conception of order using existentialist philosophy

This DPhil project will propose to address those two criticisms of the current state of the pluralist-solidarist debate within the ES. The first criticism - the inherent weakness of the pluralist international order - will be confronted by drawing on the work of my MPhil thesis in order to offer a normative foundation to that order. Specifically, that foundation will redefine freedom according to existentialist philosophy as a radical individualist act of metaphysical rebellion. In so doing, it will also reconceptualize the international order phenomenologically from an individual perspective. Secondly, this DPhil project will build on the MPhil's phenomenological ontology to offer a normative prescription for radical change within the pluralist international order without the necessity for causal pressure from solidarist rhetoric. Simply put, this project will address the above criticisms by arguing that radical change can occur within a normatively grounded pluralist international order.